Enhanced Grade Calculation & Prediction Accuracy for Teachers & Students in Covid-19

Covid-19 has had a massive impact on the UK education system, perhaps most visibly with the cancellation of the 2020 examinations and the subsequent confusion and uncertainty over the award of exam grades to individual students.

The issues associated with teacher predicted grades and the loss of teaching time leading up to the examinations haven't gone away, the system needs to be better prepared for 2021, and potentially beyond.

This project is a direct response to what teachers, schools, Exam Boards and the Department for Education need going forward.

I founded Pupil Progress as an experienced teacher frustrated by the lack of software tools to make the monitoring of individual student attainment more straightforward and intuitive. Most teachers use poorly designed EXCEL spreadsheets which are inflexible and make department/school data aggregation difficult. Covid-19 has exposed weaknesses in the procedures used to predict grades and the accuracy of those predictions compared to the exam results.

Pupil Progress is particularly relevant in the exam years. Schools select the Exam Board curriculum they will follow for each subject. Exam Boards publish guidelines for how teachers should evaluate the students and also the criteria they will be assessed against. The school provides a 'predicted grade' for each student for each subject, based on their performance in primary school assessments (typically SATS). Teachers currently use spreadsheets to try and ascertain the student's current grade mapped against the Exam Board criteria. Teachers are striving to see how students are progressing against their predicted grade.

The tracking process is complex, especially where instructions have needed to change in response to the pandemic. The Exam Boards have had to issue new instructions to take into account missed course work, assessments and practicals. Teachers use their 'professional judgement' to estimate grades, but it is easy to make optimistic assumptions. The use of teacher estimated grades in 2020 has led to significant grade inflation. The use of crude algorithm moderators to balance the national statistics was unfair to many students.

We have designed our Enhanced Exam Grade Calculation and Prediction product as a direct response to the thousands of teachers that we support and to provide more timely accurate data nationally to inform Exam Board actions and Government policy.

Our proposed solution:

* Provides intuitive trackers to assist teachers in monitoring pupil's progress.
* Automatically updated for any changes in the Exam Board guidelines
* Internal checking to highlight unrealistic grade predictions
* Well documented pupil attainment information to support any appeals
* Ease of data collation and analysis at department and school level
* Potential for aggregated real-time student grade data for the national bodies to assess the impact of Exam Board and policy interventions

New SAAS product to be delivered through our existing Pupil Progress platform to enable rapid roll-out and scalability - the solution is needed this year.

The proposed development and deployment has been designed for minimal environmental impact with all school interactions handled remotely.